AI Optical Detection and Tracking of Long Range Targets While On the Move

Our On-The-Move Electro-Optical technology will help provide an integrated counter-UAS system for the British Army to meet the unsolved threat from drones.

The project will not only deliver a state-of-the-art AI Optical Detection, Tracking and Targeting system which can be used against agile targets while driving at convoy speeds on unimproved roads, it will also deliver an upgraded production facility capable with increased capacity and a higher level of quality and assurance.

This technology will help protect Britain and our NATO allies from drones. It will have an immediate impact in Ukraine and will help secure critical national infrastructure both in the UK and abroad.

The upgraded production facility will boost the UK's defence industry by increasing capacity in the supply chain for the high-tech equipment needed for the battlefield of the future.